Centre for Public Authority and International Development Transition

1) Produce and disseminate high-quality, evidence-based research that informs local, national, and international policies responses to contemporary challenges: Expanding on our work using innovative methodologies to produce impactful research on ongoing humanitarian and governance crises, including conflict, mass displacement, Ebola and COVID-19, and outputs that have often shaped states and international organisations' responses to co-produce peer reviewed research, policy briefs and blogs with partners from the Global South. The focus will be on ensuring research outputs reach relevant audiences and cement the utility of a public authority lens for designing appropriate policy responses to contemporary crises and governance challenges, including strategic priorities identified by the ESRC and UKRI. Here, CPAID will draw on its existing relationships with academic institutions, and development and humanitarian organisations, to amplify the reach and impact of its research.
2) CPAID will produce comparative work to explore the extent to which 'public authority' can help us understand difficult dynamics in the Global South and north: The aim will be to further explore the utility of a public authority lens, developed in African contexts, for exploring contemporary governance dynamics and policy responses in UK, Europe and elsewhere, as well as Africa. Ongoing and new comparative research will fill gaps in knowledge of how populations and authorities are responding to emerging challenges and crises. This is important in an era defined by global crises, populist and polarised politics, and the retreat of state and international governance institutions.
3) CPAID will use innovative approaches and outputs to ensure a public authority lens remains a feature of knowledge production, analyses and policy responses: During the transition phase CPAID will work to ensure that its lessons and public authority lens is taken up and applied by new generations of researchers and practitioners confronting and debating complex collective action problems and waning trust in mainstream governance institutions. This will be achieved through accredited courses that centre a public authority lens in their understanding of development and humanitarian problems and practice, and through knowledge products such as blogs, policy briefs, journal papers, edited volumes, and textbooks that demonstrate the utility of the concept for knowledge generation, analysis, and policymaking. Alongside this, CPAID will continue to work with, mentor and co-produce research with academics, development practitioners and organisations living and working in challenging contexts and to disseminate it through a range of innovative mediums - from cartoons to podcasts and videos.
4) CPAID will enhance existing partnerships and build new ones to ensure reciprocal knowledge exchange and capacity building: The centre will use its long-standing collaborations with local partners to hold a series of round tables, workshops and knowledge dissemination activities that enable reciprocal capacity building and knowledge exchange, both between those from the Global North and south, and among them. This will not only enable CPAID researchers to further understand and rethink research relationships and inequalities, but also ensure new partnership with academics and organisations in the Global South and north advance our core mission of supporting a broad spectrum of voices to challenge mainstream ways of working, analysing governance and collective action problems, and policymaking. This will include collaborations with development and humanitarian organisations working on the frontline of contemporary crises.